The James Hutton Institute and S & A Produce (UK) Limited KTP 21_22 R5

The project aims to develop knowledge of the key physical and chemical attributes of growing media relevant to maximising crop performance. We will develop strategies to reuse 'spent' coir and opportunities for selecting a cost-effective alternative to pure/virgin coir whilst maintaining profitability and fruit quality